Vouchers

Axxium Ltd designs and manufactures electrical and wirelessly operated locks particularly for doors in Assisted Living environments. Wheelchair users and people with restricted mobility face considerable challenges in opening and closing doors and moving freely around their homes. Also, admitting carers/visitors to their premises whilst maintaining personal security presents issues which need to be addressed.Axxium is developing intelligent locks that unlock and open doors enabling unhindered passage for the resident before subsequently closing and locking the door for security purposes. This is accomplished using wireless technologies such as Bluetooth, Z-Wave or ZigBee and can either be activated by the occupant or automatically via the centralised sense/control eco-structure of the assisted living dwelling